Feeling Out of Humour: Black humour and (dis)affective refusal in 21st century Black literature

This project finds its footing at the site where light relief meets darkness: it is an interrogation of the affects and
disaffects (feelings which are apathetic or detached) that are produced and propagated through the use of
humour in 21st century Black literature. By comparing humorous and humourless affects in the work of Black
contemporary writers such as Paul Beatty, Percival Everett, Claudia Rankine, Natasha Brown, and Wole Soyinka,
this research uses a globalised and diasporic framework to examine how Black humour and its (dis)affects may
provide a form of refusal and resistance against institutional anti-Blackness.